FlexiLEDs with printed graphene based thermal management

A new Uk based mass manufacturing technology will create flexible plastic sheets with embedded electronics

and microscopic light emitting devices. High compressed graphene flakes connected to the devices will allow

heat to be drawn away from the devices so they carry on working efficiently. Formed into many shapes and

sizes the devices could be placed anywhere. They could form part of the exterior of cars and vans to provide

advertising or indicator and brakes lights. On the inside they could provide efficient video displays for

passenger. In the home the devices could be built into the walls, ceilings and floors to allow endless

opportunities for lighting the home. By using graphene to remove the heat these devices will use less energy

and last for longer.